Creative Fuse North East

Creative Fuse North East will investigate how new approaches to innovation-led problem solving can support the region's creative, digital and IT (CDIT) sector. Drawing on findings and approaches of Brighton Fuse, Fusebox 24 and London Fusion and responding to the National Centre for Universities and Businesses (NCUB) Fuse Manifesto, it will explore the very different creative and commercial landscape of North East England. It will highlight opportunities for effective resource use and best practice in workforce development, business growth and innovation, identifying ways that universities can support the sector.

Combining intensive research and analysis (both quantitative and qualitative), exceptional practitioner and business engagement, and adaptable and responsive methodologies to test hypotheses and inspire collaborators via an in-depth 'open innovation programme'; this interdisciplinary project will facilitate co-development with the CDIT sector, identifying recommendations for future support and intervention. It will explore how the CDIT sector can contribute to solutions, problem-solving and exploration across broader economic and societal challenges, complementing existing knowledge and identifying best practice.

The research questions will focus on three distinct but interrelated areas of investigation:
1. What are the distinctive regional/ geographic characteristics of the CDIT sector in the North East? How do these characteristics promote or inhibit fusion/super-fusion of creative and digital skills (Brighton Fuse 2013) and interdisciplinary working?
2. What interventions can be co-designed, piloted and tested to develop new models for innovation that will apply skills from creative graduates to benefit the wider creative economy, particularly addressing barriers to innovation, growth and sustainability in the CDIT sector?
3. How can we most effectively join up the region's resources, especially those held by the universities (e.g. networks, skills, intellectual expertise, technologies and spaces) and those in the CDIT sector, to increase innovation and creativity in other sectors to address major business and societal challenges (e.g. ageing demographic, sustainable transport, health and wellbeing)?

Investigation of these questions will also involve addressing particular challenges in relation to universities:
1: How do university approaches to technology transfer, often involving rigid science-based contracts designed for major industrial partners, cope with the needs of smaller creative businesses?
2: How can Creative Fuse NE balance the demands of place-based funding with the conventional excellence-based approach of bodies such as the Research Councils?
3: How can HEIs best support innovation spillover of the region's creative sector, and how can innovations be transferred from other areas to benefit the CDIT sector?

Potential impact
Fuse will have a wide social (developing new modes of work beyond but also within HEIs), cultural, policy and economic impact, at regional, national and international levels.

Regional impact: In terms of policy makers, Fuse will benefit the LEPs by supporting their strategies for the creative digital sector, in particular by providing the only comprehensive, up-to-date mapping of the sector as well as contributing to the regional Supernetwork. It will strengthen their understanding of the make-up and needs of the creative and cultural industries as well as their awareness of the innovative approaches that creative graduates can bring to the wider business sector. Fuse will inform the direction of future funding calls and empower the regions LEPs to lobby for appropriate support from other agencies.

Fuse will also be a key project for the North East Culture Partnership. This mix of twelve local authorities, cultural organisations and HEIs is shaping a new cultural strategy for the North East. The timing of Fuse allows it to influence this strategic direction towards open innovation and the creative economy, with impact on the ground in terms of partnerships with local authorities.

Its findings will impact particularly on the CDIT sector, creating new models for innovation, growth and resilience, but also on the public sector partners, especially those that already work in close partnership with members of the consortium. This will be manifested at various levels: the results of WPs 1-3 will produce stronger networking opportunities, both within discipline-specific sectors and across different sectors. So, for example, heritage organisations such as Tyne & Wear Archives & Museums will have access to new models of innovation and particularly new networks with smaller commercial organisations working in the sector with often more developed understandings and usage of recent digital technologies, while those smaller firms will have access to TWAM's regional and national reach through new approaches such as the Triple Helix model. This catalytic element of new networks and innovation models will apply across sectors, benefitting key partners such as Dynamo, Generator, the Digital Catapult, Newcastle Gateshead Cultural Venues, etc.

National impact: Fuse will have significant impact on national policy makers including Arts Council England, Innovate UK, Nesta, as well as government departments including DCLG, DBIS and DCMS. This will be primarily through the final reports, which will explore the specific issues relating to the North East - these geography-specific issues, around the different highly contrasting urban and rural landscapes within the region, will complement the Brighton and London specific results of earlier Fuse projects and provide stronger arguments for supporting the CDIT sector in environments distant from London. The results of the mapping exercise from rural areas, for example, will complement the findings of earlier AHRC projects in suggesting models under which HEIs can support local businesses to increase their resilience through stronger networks and direct business planning advice.

International impact: While Fuse does not include an explicit international dimension, some of the outputs will impact on international policy, both through international conferences and journals but also through a variety of international partnerships. This will be partly through the consortium members' international partners (e.g. Newcastle's strategic partnership with Xiamen University includes joint research on the creative economy and new models for innovation and sustainability), and partly through the international networks of the sector partners, such as Hyper Island. There are already plans for Fuse's legacy in terms of Horizon 2020 projects that will involve the research findings to feed directly into comparative studies elsewhere in Europe, while strong links with UKTI and British Council will provide pat